Dynamic, weighted interest modelling for target audience analysis & content matching.

Imagine being able to assess the likely response of a group of people to new content before you send it to them, be it learning material, news items or advertising. This project will draw on and extend cutting-edge ‘Interest Graph’ modeling to understand the direct & implied interests of groups of people online, including professional audiences, on social networks such as Twitter & Facebook.